Styles of Immanence/Immanent Style: John Ruskin's Notebooks, 1840-1890

My research will consider the significance of Ruskin's diaries and working notebooks as objects of literary study in their
own right, as well as examining the ways in which they interact with - and frequently resist claims of straightforward
influence upon - his published material. Of especial interest will be the notebooks Ruskin used to record his geological
and botanical impressions, with a view to illuminating his conceptions of natural value and secular, ecological
immanence (a topic I have begun to explore as part of my MPhil studies). An holistic, object-led approach to these
workbooks as spaces of internal, productive dialogism will underpin my research, with an emphasis on detailed close
reading; JH Newman's dictum that style is 'a thinking out into language' will inform the elements of this study dedicated to
tracing Ruskin's more inchoate styles in his research notes and personal diaries. Fundamentally, my work aims to
overcome a significant lacuna in Ruskin studies and, therefore, Victorian studies in general; that is, the almost total
absence of scholarly work devoted to these notebooks as discrete objects of analysis. The beginnings of a
comprehensive study of the Ruskin notebooks will, I believe, provide a fresh critical perspective on the literary style and
natural philosophy of one of the most influential figures of the English nineteenth century.